Simulating AGN feedback in galaxy formation

The project is about using galaxy formation simulations to study the effects of energy injection by Active Galactic Nuclei (AGN) on the properties and evolution of galaxies. We will develop models for AGN feedback that are better physically motivated compared to models generally used currently, and investigate their effects. In particular, we plan to model feedback due to winds from AGN accretion disks, and compare to feedback by AGN jets. The AGN feedback models will be implemented in cosmological simulations of galaxy formation using the SWIFT code.